Home Education portfolio tool

Collage is a Home Schooling App. With the planned government changes to homeschooling in England, the project will develop a digital product to collect and capture homeschooling progress through pictures, videos, documents and notes. It will chronologically track achievements against the UK National Curriculum, all at a child's own pace. It will support additional approaches such as unschooling or the use of different curriculums, users will even be able to create their own subjects and create a portfolio/CV of a child's learning journey. NESTA high-demand skills will be a tracking method, allowing users to evidence against future of work skills such as Collaboration, Social Perceptiveness, Communication, Decision making and Originality.

The project will create a truly accessible tool, able to reflect on the breadth of learning taking place and to aid education planning and subject gaps, with the ability to compile reports to share with Family or the Local Authority.